Investment Promotion and Protection in the Canada-UK Trade Relationship

The promotion and the protection of investment have emerged as a crucial part of the future trade relationship between Canada and the United Kingdom (UK). While Brexit has paved the way for the elaboration of a new bilateral free trade agreement, the significance of foreign direct investment stock in these two countries - CAN$ 97.9 billion of Canadian direct investment in the UK and CAN$ 41.8 billion of direct investment from the UK in Canada in 2016 - makes the consideration of bilateral investment regulation essential. At the same time, the exact nature and content of international investment regulation between Canada and the UK remain highly uncertain.

Investment protection has become subject to undeniable controversy. Several stakeholders criticize the lack of legitimacy of international investment arbitration, used in the majority of international investment agreements to settle disputes between foreign investors and states. Numerous calls for reform also demonstrate an increased interest in linking investment protection with issues of human rights, environmental protection, labour rights and the prohibition of corruption. Moreover, the UK has not had control over foreign direct investment since the Lisbon Treaty gave exclusive competence in the area to the European Union; what priorities the UK will set once it has retaken control is unknown. The uncertainty surrounding the nature and the content of an international investment agreement between Canada and the UK requires a deeper understanding of the range of possibilities at hand.

This knowledge synthesis project seeks to identify and analyze provisions that could and should be included in any such international investment agreement. Relying on a content analysis of international investment agreements and propositions from experts in international investment law, the project addresses the various possibilities that will have to be considered by negotiators with respect to dispute settlement, the breadth of protections granted to foreign investors, and obligations imposed on these actors. Despite the numerous criticisms that have been formulated against the very nature of international investment law, explicitly engaging with these concerns is entirely feasible from a legal perspective. Synthesizing knowledge regarding these provisions will ensure that policy-makers approach these unique negotiations with the appropriate tools to maximize the benefits to both countries and contribute to building a more legitimate international investment regime.

Potential impact
The dissemination of the results emanating from this synthesis project will directly contribute to knowledge mobilization and impact on policy-makers and practitioners through both traditional and non-traditional channels.

To ensure that target research users are effectively reached, the following activities are planned:

a) Policy briefings: The primary output of this knowledge synthesis project will be a policy brief for policy-makers and negotiators, both in Canada and the UK. Rather than including the results in a report or an academic paper, Professor Andrea K. Bjorklund and Professor Yarik Kryvoi will supervise the preparation of a policy brief tailored to the work of governmental officials. The document will include four sections: 1) a summary of the international investment context emphasizing legitimacy concerns and current proposals for reforms; 2) recommendations pertaining to the provisions that should be included in an investment agreement between Canada and the UK to effectively address the most controversial issues; 3) a feasibility analysis based on the various provisions identified and their implications from a legal perspective; and 4) a presentation of strategic implications that will position the recommendations in the broader international context. Two seminars will be organized in May 2019 to discuss the content of the policy brief with policy-makers and treaty negotiators, both in Canada and the UK. While one of the seminars will be held in Ottawa, the second one will be held at the British Institute of International and Comparative Law (BIICL). The document will be directly sent to government officials prior to these seminars.

b) OGEMID online symposium: Private practitioners and members of civil society interested in international investment protection are based all around the world. Despite the physical distance between these actors, they interact on a daily basis via a mailing list named OGEMID. This virtual platform brings together experienced professionals in the field of international dispute management, with a particular focus on investment disputes. The mailing list is occasionally used by moderators to facilitate an online symposium on a specific topic. Drawing on the results of this knowledge synthesis project, Professor Bjorklund and Professor Kryvoi will moderate such a symposium and recruit other participants from Canada and the UK to help broaden the discussion on promising provisions that could be included in an investment agreement between these two countries. Members of the mailing list will then be invited to react to the aspects raised by these four participants. This knowledge mobilization activity will reach a vast international audience at very low cost. A Research Assistant will prepare a report on the symposium, based on the interventions from participants and comments formulated by members of the mailing list. The report will subsequently be made available on the Transnational Dispute Management website. This online symposium will be held in November 2018.

c) Annual Conference of the Canadian Council on International Law: There are few events during which all the knowledge synthesis project's target research users will be gathered over the span of the grant. The 47th Annual Conference of the Canadian Council on International Law, to be held in November 2018, is one of these rare opportunities. Participants in this annual conference include government officials, practitioners in international law, representatives from civil society and academics from several countries. Professor Bjorklund and Professor Kryvoi will submit a proposal for a panel to address crucial aspects of investment promotion and protection in the trade relationship between Canada and the UK.